Using Structured Conversational Prompts in the Diagnosis of Mental Health and Cognitive Conditions

Advances in speech and language technologies have brought us closer to healthcare applications that provide a truly meaningful benefit for individuals with various health conditions. Existing applications have focused on either translating standard assessments involving a clinician into an automated tool, or on harnessing the power of conversations as a window into a person's cognitive health.

Holding a conversation draws onto different cognitive processes related to attention, memory, and executive functioning. In addition, it reveals the person's ability to understand and produce speech. Specific cognitive conditions such as dementia and psychotic disorders cause changes to different aspects of a person's ability to hold a conversation. For example, an individual suffering from dementia is likely to use simplified grammar while the speech produced by a person suffering from a psychotic disorder is likely to be less coherent. Such language and speech abnormalities can be analysed and used as predictive features in the diagnosis of these conditions.

There are existing tests and frameworks for the automatic detection of a person's cognitive health based on speech/language features. The majority of these tests use a limited set of different tasks with the most prominent being a picture description task. Past research has pointed out potential shortcomings of these existing tests including potential biases introduced by the standard picture used for the picture description tasks. Moreover, there is a task-dependency of existing analysis frameworks. This means that while the analysis framework yields significant results using the speech elicited by one task, it does not for the speech elicited by another task.

The primary objective of this research is to develop and evaluate a series of structured conversational prompts in the diagnosis of mental health and cognitive conditions with a focus on dementia and psychotic disorders. These prompts should reliably elicit speech that show condition-specific abnormalities. We aim to build a robust analysis framework that not only aids the diagnosis of cognitive conditions but also produces a human interpretable output. To improve the current diagnostic pathway of cognitive conditions, it is necessary that the output is informative to a clinician. Moreover, to increase fairness in healthcare, we aim to assess and minimise potential biases introduced by our conversational prompts and analysis framework. The product of this research should be an automated assessment of dementia and psychotic disorders that truly benefits the current diagnostic process.